Implicit Cognition and Personal Agency

Recent studies in empirical psychology have revealed subtle ways in which our actions are influenced by implicit cognition - cognition that typically operates beyond conscious awareness and direct deliberative control. While philosophers such as Jules Holroyd and Michael Brownstein have attempted to provide models of implicit cognition, to explore its role in virtue and to establish what responsibility we bear for its influence on action, relatively little work has been done exploring how the influence of implicit cognition fits into the theory of action. That is the primary goal of my project: I aim to establish whether behaviour governed by implicit cognition should ever be considered an instance of human agency. In answering this question, I aim to explore the ramifications of the psychological findings for traditional conceptions of agency such as those defended by Donald Davidson and Christine Korsgaard. It may seem that such findings are not relevant for conceptions of agency; it has always been accepted that many aspects of action are unknown and not controlled deliberatively, though these aspects have been seen as beyond the scope of the study of a distinctively human kind of action. However, philosophers such as John Doris argue that the empirical evidence poses a threat to traditional conceptions that motivates redefining agency wholesale. Given how likely it appears that implicit cognition influences much of our action, it seems imperative to establish whether his scepticism is warranted and, if so, whether his response is successful, as I aim to do.
Two reasons why the influence of implicit cognition might seem irrelevant to conceptions of agency are that it often occurs without the agent's awareness and runs counter to her beliefs about how she should act, such as when an implicit bias causes an egalitarian to respond unfairly without her knowledge. Such behaviour is an unlikely candidate for action and much of the philosophical literature concerning implicit cognition focuses on examples of this kind. However, this focus on belief-discordant examples has caused cases in which implicit cognition helps an agent to act according to her beliefs to be overlooked. Where implicit cognition helps an agent act as she believes she ought, so that its influence is best explained by reference to her beliefs and values, there are grounds to say that what is done is done by her as a person in a sense that seems importantly distinct from other things that 'she' might unknowingly do merely as a body, perhaps due to a physical reflex. Whether this link to an agent's values is enough to make what is done an action deserves careful thought.
The project will be interdisciplinary in nature, drawing in the work of psychologists and philosophers alike. It will attempt to establish more clearly whether implicit cognition is a tool used to achieve the feat of acting in a way thought to be distinctive of persons or whether it is simply a non-agential influence on behaviour. Accordingly, it will involve considering a range of relevant features of action such as alignment with the agent's values, deliberate control, knowledge of the action performed, and awareness of the causes of behaviour. Once the question of agency seems settled, the project may explore the closely related question of responsibility too, asking whether and when we are responsible for the influence of implicit cognition on action.